Cardiff University and GAMA Healthcare

To reduce microbial contamination on surfaces and infection by developing novel and effective antimicrobial surfaces to reduce patients getting a microbial infection.